Economic and Social Impacts of HS2

High Speed 2 (HS2) is Britain's planned second high speed rail network (after HS1 which connects London with the Channel Tunnel). It represents one of the UK's largest infrastructure projects and has the potential to transform transport connections between England's major cities. Nevertheless, HS2 remains controversial and is fraught with uncertainties. Drawing on the relevant academic literature and using cutting-edge data analytical methods, this multi-disciplinary project will seek to inform key aspects of HS2, particularly with respect to its economic, environmental and social implications. Working closely with Costain, one of the UK's leading engineering consultancy firms, you will help to develop methods and models that have both academic rigour and practical use.